Characterising the acoustoplastic effect in ultrasonically assisted forming of metals

The plastic deformation of metals is a key process in many industrial forming operations, from forging critical aerospace components to deep-drawing of aluminium cans. The superposition of high-power ultrasonic excitation on the static loading of resonant forming tools has been demonstrated to reduce the forming force required during plastic deformation of metals, offering opportunities for a significant increase in process speed and reduction in demand on energy resources.

The effect of ultrasonics on metal deformation is known as acoustoplasticity and was first described in the 1950's. Since then several hypotheses have been proposed to attempt to explain the phenomenon, but there is still no universally accepted explanation, and this hinders the optimal design of ultrasonically assisted forming equipment and wide application of the technology.

The aim of the project is to apply new experimental mechanics measurement techniques to gain insights into the acoustoplastic effect. The project objectives are:

1. Design an experimental test rig to enable ultrasonically assisted tension tests of different metal specimens, characterising the evolving strain, stress and thermal fields using an ultra-high speed camera for digital image correlation alongside thermography;

2. Design an experimental test rig that allows ultrasonic excitation to be accommodated in an x-ray synchrotron to characterise the evolving microstructure of specimens simultaneously subjected to static and ultrasonic loading.

The experiments in both objectives are completely novel and can offer the potential to conclusively measure and define acoustoplasticity.

The project aligns closely to the EPSRC Manufacturing the Future theme, progressing towards innovations in high-power ultrasonics applied to manufacturing technologies. Products that rely on the deformation of metals are pervasive and significant commercial and energy resource benefits can be gained from the application of ultrasonically excited tools. This project will move this research field towards increasing confidence in the uptake of ultrasonically assisted forming technologies.